Holistic Vessel Performance and Routing System

The project will seek to harness a range of existing measurement technologies through efficient communications and to offer an improved vessel routing service with a focus on the refinement of the analytical methods used to drive the routing elements of vessel routing system.

The project is lead by Fugro GEOS Ltd which is developing the holistic system, and brings to bear its experience in metocean data and weather forecasting and their application to reducing risk in the marine environment Triskel marine will provide the shipboard data acquistion technology, extending work previously undertaken aboard smaller hybrid power vessels. The Southampton Marine and Maritime Institute (SMMI) will provide expertise in vessel performance and response, and inform the algorithms to be deployed in the vessel routing software.